University of the West of Scotland And Prefabricated Access Suppliers' & Manufacturers' Association

To design and implement a data governance system for a trade association, for the storage, monitoring and management of corporate data within a secure system.